Rapid metagenomic strain profiling of inflammatory bowel disease (IBD) patients via Nanopore sequencing

The project will explore changes in the gut microbiome of patients with Inflammatory Bowel Disease (IBD), combine high-resolution metagenomics with 3rd generation sequencing, develop experimental and bioinformatic protocols to distinguish specific gut bacterial strains that can be associated to IBD, and explore their potential impact on the human host.